PatientSource Healthcare Data Analytics - expert consultant

PatientSource Limited are working to put the evidence behind the 85% of medical practice which isn't yet evidence based. They are using complicated data analytics collected from electronic medical records and voluntarily submitted lifestyle information to identify precursors of disease, and optimum treatments.